Choreo - A new paradigm in warehouse management systems for ecommerce fulfilment

Demanding e-Commerce fulfilment requires increasingly intelligent Warehouse Management
Systems (WMS). Some vendors have introduced highly automated ‘goods-to-man’ stock
movement solutions but these are capital intensive and capacity-constrained. Other vendors,
including Synergy, offer more flexible ‘man-to-goods’ (MTG) methods with intelligent
picking trolleys that are pushed to the stock locations. Although relatively inexpensive
compared with automation, MTG solutions are demanding for pickers and staffing costs can
rise dramatically at peak periods. A new approach to this problem is to retain high flexibility
but minimise human effort without requiring expensive automated plant and equipment, the
key being to coordinate movement of people and unpicked stock within the warehouse.
A real time location system is proposed that will update precise 3D locations of the people
and stock. New real-time routing and scheduling algorithms will identify the optimum routes
for stock and people movement around the warehouse and schedule change along those
routes, in real-time, to compensate for planned and unplanned events, e.g. delays within the
Warehouse; new stock arrivals; new stock collection requests; predicted changes in stock
collection patterns in response to expected changes in received stock requests. A key element
of the proposed new system is dynamic relocation of unpicked stock within the warehouse to
minimise the distance travelled for picking.
This innovative WMS approach will:
a) Significantly reduce the time taken to pick stock, enabling processing of more orders per
day whilst optimising labour utilisation;
b) Allow installation in any warehouse using any standard order/stock picking trollies and
totes;
c) Provide robotic levels of efficiency at a much reduced cost level.
This 18-month project will deliver detailed evaluations of the functionality and performance
capabilities based around three increasingly complete prototype demonstrators.